Preventing injuries from unsupervised physical exercise during and beyond COVID-19 lockdown

Staying healthy during the COVID-19 pandemic is essential, and physical exercise is a key part of this. Regular exercise brings a wide range of health benefits for every age group. However sport and exercise comes with its own risks, which are increased where there is no professional supervision or strategy in place. The goal of this project is to make workouts for those who are exercising on their own, due to COVID-19 social distancing safer, and more effective. To do this we take the same AI technology that is currently used to protect elite athletes from injury, and make it widely available to the public via a smartphone app. The proposed app processes existing data logged with consumer fitness devices and apps, such as Fitbit, Strava or Apple Watch, along with some basic information such as age and body weight. From this it establishes each individual's changing level of fitness, and provides insights and ongoing workout suggestions or recovery strategies each day.

The overall aim is that by improving the guidance and safety of physical exercise such as running which is currently experiencing a surge in popularity due to social distancing measures, which are likely to be continued for an extended period of time. We will reduce the number of sports injuries expected in the coming months, thus relieving pressure on the NHS at a critical time, and keeping healthy people away from hospitals and zones where COVID-19 could be easily spread.

As COVID-19 continues to force distancing measures, the focus on autonomy of physical exercise is becoming increasingly important. The initial prototype technology funded by innovate UK has demonstrated potential to not just prevent injury but also to provide advice as to the best physical exercise (duration and intensity). In the absence of professional supervision and coaches these functionalities are fast growing in potential. The focus is now on delivering these functionalities in a slick and easy to use format for users, so that people can integrate the app as part of their normal routine.